Cleanstreets Resilience Fund

Our feasibility study showed that a) councils need both information and guidance, and a new type of charging architecture if they are to support electric vehicle (EV) charging in public places at-scale; b) on-street public charging is possible with a flexible and context-specific "toolkit" approach with "pop-up" EV chargers integrated with smart parking; and c) a majority of councils do not have the financial resources or desire to fund EV infrastructure at scale. The study identified that:

* A 'flat and flush' charging infrastructure solution which both avoids street clutter and obstructions when not in use and integrates EVSE into the streetscape is an extremely attractive on-street solution for both councils and pavement users.
* This solution is suitable for both residential and public/visitor parking.
* The development of smart city system within system solutions - integrating charging into parking apps - will significantly improve customer experience.
* Councils have insufficient funding to cope with the forecast demand for urban charging, particularly 'at home' on-street charging, so a fully self-funded solution is required .
* Councils can be incentivised with a revenue share model that at 50%chargepoint utilisation will double the revenues from parking alone.

Our demonstrator will prove that, supported through an integrated parking and charging policy, pop-up chargers can offer a driver-friendly, aesthetically pleasing and rapidly scalable means of providing on-street charging for the 50% of cars that are parked on-street at night in our cities - without the need for public sector funding contribution post-demonstrator.

The demonstrator will consist of up to 18 hubs deployed with two different councils for a 9-12 month period. Hubs will be mainly installed in residential and public streets with on-street parking and will consist of 3 to 6 chargepoints in each hub that will result in a patent-protected solution ready for commercial deployment. To reduce costs and improve the user experience, the solution is to be developed as an app-operated dual socket featuring tap and pay.

The Phase 2 project will also demonstrate other elements of the Toolkit plus the viability of the Toolkit itself. We will trial the Toolkit as a decision making and strategy generation tool in the context of a variety of different councils. We will also run a design challenge to prototype the most innovative approaches to integrating EVSE within the cityscape.